Integrated Expert AI-Driven Decision Support System for Housing Adaptations Design and Assistive Technology Customisation for the Elderly and Disabled (HomeAI-Enable)

The demand for housing adaptations for older adults and disabled individuals is growing due to population ageing and the increasing prevalence of disabilities with age(Oyegoke,2023). About 16million people(24%) in UK had a disability in 2021/22, over 1.6million people having complex disabilities and 57% more adults expected to require care in 2038 compared to 2018(SenseOrg,2022). This leads to delays due to waiting time that can be 573days (Zhou,2019) or more than 18months (Investigative-Journalism,2023) when statutorily, assessment and approval should not take more than 6-months (Construction-Act,1996).

The leading causes of delay can be broadly categorised under the decision-making process in assessment, assistive-technology, and design customisation for people with complex disabilities. The-Royal-College-of-Occupational-Therapists(RCOT) acknowledged these problems in its reports, guiding principles for assessment(2018), provision of equipment(2019), and adaptations without delay(2020). There is an urgent need to enhance the complex housing adaptation process to reduce pressure on the NHS and the number of people in care homes. There is the recognition that the sooner the housing adaptations are made, the greater the preventative benefits, e.g. reducing the risk of falls and associated costs. Hip fractures have adverse effects on daily living activities, account for around £2billion of fragility-fractures costs, and increased one-year mortality between 18% and 33% in the UK(OHID,2021).

HOMEAI-ENABLE relies on Expert-AI systems(expert systems), evaluative-AI, uses AI-Optimisation and Machine-Learning algorithms to create a comprehensive housing adaptation Decision-Support-System(DSS) for the elderly and disabled people(including people with special needs, developmental challenges, a life-changing injury or given a life-altering-diagnosis). This is by incorporating specific criteria relevant to different health categories, such as medical requirements, accessibility needs, and safety considerations based on their individual housing needs. HOMEAI-ENABLE is a comprehensive solution that aims to streamline the process of housing adaptations. Leveraging AI technology will expedite the design-and-construction phase, reducing waiting times and improving the overall efficiency of the process. Thereby improving decision-making, reducing costs, increasing efficiency in design customisation and selecting appropriate assistive-technologies for different categories of disabilities and impairments for housing adaptations. HOMEAI-ENABLE comprises **one integrated Expert-AI decision-support system/platform with three modules:**

1\.**Housing Adaptation Needs Assessment Module** - Algorithms to prioritise critical housing needs based on health profiles and care/mobility status requirements.

2\.**The Housing Design Customisation Module** incorporates universal design principles, standard technical specifications, and a space standards-matrix to ensure accessibility, safety, and comfort.

3\.**Housing Smart-Devices/Assistive Technology Module** identifies and customises assistive-technologies aligned with design features and individual needs with evaluative-AI to enhance usability and compatibility.